Definable sets and measures in finite, pseudofinite, and profinite structures

Model theory, a branch of mathematical logic, tackles the interplay between mathematical structures (e.g. groups, rings, fields, graphs) and first order languages used to describe them. Definable sets (solutions sets of first order formulas in a structure) play a central role, akin to that of constructible sets in algebraic geometry. Model theory has successfully identified abstract notions of independence (e.g. non-forking) which generalise linear and algebraic independence, along with notions of dimension and measure for definable sets, and orthogonality between them. These have come from model-theoretic stability theory, but techniques from stability theory have recently been shown to apply in much wider contexts (simple theories, NIP theories, theories where part of the structure is stable, even `NTP2' theories). As a result, the techniques have had applications not just for stable structures, but in much richer mathematical contexts.

The usual objects of model-theoretic study are infinite, but in this project we adapt and apply model-theoretic methods to classes of finite structures, often going via their infinite limits; these are usually ultraproducts, but sometime direct and inverse limits. The project has several facets, but at the heart is a brand new notion of a `multidimensional asymptotic class' (m.a.c.). This is a class of finite structures in which definable families of definable sets satisfy a very strong uniformity in their asymptotic sizes, which takes into account that orthogonal parts of a structure can vary independently. For example, for any positive integers d,e, the set of all groups which are direct products of at most d finite simple group of Lie rank at most e, is an m.a.c. The precise definition of `m.a.c.' is complex, but has much clearer meaning in any ultraproduct, where each definable set is assigned a value in a certain semiring, related to the `Grothendieck semiring'. We will develop the model-theoretic properties of m.a.c.s and their ultraproducts, and search for what looks like a plentiful supply of mathematically interesting examples, coming from algebra (especially group theory and representation theory) and from graph theory.

In the project we aim for group-theoretic applications (e.g. to the active current topic of word maps) and to connections to related work of Hrushovski on approximate subgroups, of Gowers on quasirandom groups, and to zero-one laws in finite combinatorics. We will also develop a slightly distinct but related model theory for profinite structures, aiming, for example, to classify profinite groups which, in a 2-sorted language, have NIP theory.

We approach this subject from infinite model theory, but there are connections to finite model theory, which takes its motivation from theoretical computer science and complexity theory. Our methods will give understanding of definable sets in very many classes of finite structures, some (e.g. graphs) of strong interest to finite model theory. We will actively develop links between finite and infinite model theory.

Potential impact
The project is expected to have academic beneficiaries not just within model theory, but in other parts of mathematics, in particular group theory and possibly other parts of algebra, and combinatorics. We also expect benefit for finite model theorists working in computer science departments. There is already UK strength in model theory, and in its connections to group theory. Thus, the project will reinforce research activity in an area of UK strength, and stimulate interactions with other academic fields.

The project will have considerable impact through the training of a researcher -- the postdoctoral research assistant (PDRA) employed for three years -- at a very high level. At the completion of the project, the PDRA should be excellently placed for an academic career in mathematics, or possibly in an area closer to computer science (e.g. finite model theory), and the general research training and development of wider skills will also support a successful future career in industry. The University of Leeds is wholely committed to such training, e.g. through career mentoring and the provision of general courses appropriate for early career researchers, and the PI is also committed to maximising the career benefit of the appointment to the PDRA. The activity generated by the project will have wider benefit to other PhD students in model theory in Leeds, through additional seminar activity and the presence of the Visiting Researchers. Society as a whole can only benefit from high level and broad scientific training of this kind.

Beyond the above benefits through training, non-academic impact of the project is very hard to predict, but the project team will energetically pursue potential impact. This could arise through research on asymptotics of definable sets in finite structures (e.g. graphs), or through applications to expander graphs, a subject of high current interest. (Such graphs have extremely varied computational applications, and previous work by Hrushosvki and Pillay, related to the project, has been used by Lubotzky to obtain new constructions of explicit families of expander graphs from finite simple groups.) The PI has also recently worked on Vapnik-Chervonenkis density in model theory. This is an invariant of families of sets which refines Vapnik-Chervonenkis dimension, a central concept in statistical learning theory, and there is a potential that the project will lead to new work on VC families in finitary settings, with further applications. In another direction, there is a tentative possibility that work around the model theory of finite fields (with extra structure) will have significance for cryptography.

Richard Elwes, a Visiting Fellow at the University of Leeds and former PhD student of the PI, will have some involvement in the project, at least at the level of seminar participation, possibly through formal collaboration. Elwes has embarked on a career in writing about mathematics, and has written a series of recent popular mathematics books, and articles in New Scientist about topical mathematical issues. His connection to the project will reinforce his writing, partly by giving him close access to current research with links to a range of topical subjects, but more generally since the process of writing about mathematics can only benefit from continued personal experience of the activity of research.